Oral Nipah Vaccine

IosBio has developed a technology which enables the generation of thermally stable, orally administered vaccines. We will utilise this technology to develop a candidate Nipah vaccine, a disease identified as having pandemic potential.